Evaluating the contribution of key populations to HIV epidemics using epidemiological and evolutionary models

Evaluating the contribution of key populations to HIV epidemics using epidemiological and evolutionary models